Improving the Predictability of Metabolic Network Engineering Design

Bioprocess design faces challenges both at the computational and experimental levels. Genome-scale metabolic reconstructions are frequently used to predict optimal pathway yields and growth conditions, which can then be experimentally tested. However, computational simulations do not often resemble what is observed in reality and do not translate into optimal strains in the laboratory. Furthermore, the bottlenecks of experimental implementation span several-fold. Firstly, the identification of the best chemical target is not straightforward. This depends on where within the biotechnological space
there is still freedom to operate, which involves monitoring the latest innovations. A target chemical's physical and chemical properties are also crucial factors, so is the energetic efficiency of the synthetic pathway that produces the target in question. Other concerns include pathway identification, host organism selection, dealing with toxicity, chemical separation and transport. However, the challenge not only relies on the bioprocesses themselves. Market drives, such as supply and demand for specific products, and market prices should also be considered as crucial factors driving the direction of the petrochemicals sector.

To address the above, this PhD project aims to develop new, commercially attractive solutions for the production of petrochemical replacements. Here, the objectives are to develop novel computational tools for more realistic metabolic engineering predictions, and implement whole-chain solutions experimentally, at least at a proof-of-concept level. Further efforts will focus on optimisation and scale-up to increase system efficiency and generate opportunities for commercialisation. This project will strengthen the field's research base by providing new computational and experimental frameworks. It will also attempt to accelerate commercial translation of petrochemical replacements by securing IP and contributing towards business creation, benefiting our overall economic and environmental sustainability.